FUNGI - FUNnctionalised Graphene Inks for Electrochemical Diagnostic Biosensors

The FUNGI (FUNnctionalised Graphene Inks for Electrochemical Diagnostic Biosensors) project will develop a range of innovative functionalised graphene nano-platelet (GNP) based inks with significantly improved performance to that of conventional carbon inks for biosensor applications. Improved ink conductivity and surface topography will lead to improved measurement sensitivity through increased signal amplitude and linear range. As an alternative to improved sensitivity in low cost applications, improved cost performance may be possible through reduced material usage. Because of their improved measurement sensitivity, these inks may open up a new range of sensor chemistries not previously viable with conventional carbon inks or replace high cost Ag inks in some applications. Innovative metrology of the GNP dispersions and dispersion stability will enable optimum ink formulations to be developed. Characterisation of the cured ink surfaces will enable a better understanding of the role they play in the electrochemical process and also to determine optimum processing parameters for the inks to ensure maximum sensitivity with minimum wastage .